Palava Lab

We are creating the Palava Lab, a groundbreaking platform to foster a truly regenerative and circular fashion industry. We will do this via multiple projects and activities, with the core mission to reduce the landfill waste of 300,000 tonnes of clothing in UK. The inaugural project will focus on transforming existing wool blankets that no longer serve purpose into modern, high-quality garments. The project will be based in the North East, with the creative and manufacturing base being there we expect to develop talent and skills, engage with the local community resulting in pionering new concept of fashion and contribute to a sustainable future. Palava as a company will use the Palava lab to launch many other projects resulting in creating new streams of revenue.